Investigating the antimicrobial efficacy of mesenchymal stromal cells as a novel potential therapy for Mycobacterium avium pulmonary infection

The Problem: Chest infections with Mycobacterium avium

Every year rising numbers of patients are diagnosed with chest infections caused by a group of bacteria called 'non-tuberculous mycobacteria' (NTM). These bacteria live in the environment and usually only affect people with chronic chest disease (such as bronchiectasis, COPD and cystic fibrosis) or with severe immunity disorders (such as primary immunodeficiency). However patients can also be put at risk through the use of drugs that suppress the immune system. These drugs include anti-TNF agents which are increasingly being used for common conditions such as rheumatoid arthritis, multiple sclerosis and Crohn's disease. Steroid inhalers are also known to reduce ability to fight chest infections, particularly in patients with COPD. The increasing life expectancy of people with chronic illnesses and use of these immune-suppressing drugs means that case numbers of NTM chest infections are expected to rise.

Mycobacterium avium (M. avium) is the fastest-growing cause of non-tuberculous mycobacterial chest infections in the UK. It is particularly concerning because it is difficult to diagnose and very resistant to antibiotics. Once M. avium is established in a patient's chest, it is very difficult to eradicate. Infection leads to persistent symptoms such as cough, sputum production and weight loss. If not treated, lung tissue can be gradually destroyed and patients may need long-term oxygen therapy. The current best treatment for M. avium chest infection is approximately 18 months of at least three antibiotics. These antibiotics are not well tolerated by the majority of patients and only around 60% of cases will be cured. Therefore there is an urgent need to develop a new way to treat M. avium chest infections that is better tolerated and achieves a quicker cure.

The Research Idea: a new cell-based therapy for Mycobacterium avium

Our aim is to investigate a new potential therapy for M. avium infections using human cells known as mesenchymal stromal cells (MSCs). MSCs are cells that our bodies normally make which can repair damage, stop inflammation and help kill some bacteria. They have been used in clinical trials to test their effect on helping lung function in patients with COPD and Idiopathic Pulmonary Fibrosis, and found to be safe. We have already done some experiments in the laboratory to test their ability to kill M. avium and preliminary results are very promising. Earlier studies have suggested a number of possible way that MSCs can kill other bacteria, such as releasing antimicrobial factors and boosting immune cells called macrophages. We want to see if this is the case for M avium.

For this project we will study how macrophages interact with M. avium in the laboratory and see what additional effect MSCs have on their ability to kill M. avium. We want to uncover the precise mechanism of how MSCs help to kill M. avium as this may allow us to boost that mechanism and improve their antibacterial effect.

If we can show MSCs have significant M. avium killing effect, we will follow this project by planning a clinical trial to test their effect in patients with NTM chest infections. Therefore this project is important because it could pave the way for new, faster and better treatments for these very difficult chest infections and improve patients' quality of life.

Technical abstract
The prevalence of non-tuberculous mycobacterial (NTM) pulmonary disease has increased rapidly over the past decade in Europe and the United States. NTM pulmonary infection occurs primarily in patients with pre-existing structural lung disease (such as cystic fibrosis, bronchiectasis and COPD) and causes further progressive inflammatory lung damage. There is also an association with T-cell immunodeficiency, with growing patient populations with primary immunodeficiency or using anti-TNF agents partly attributable to the rise in case numbers.

Isolates from the Mycobacterium avium complex (MAC) are the commonest cause of NTM pulmonary infections outside of the cystic fibrosis population. MAC are resistant to many antibiotics and typically require a 15-18 month course of combination antibiotics which are poorly tolerated and only successful in 60% of cases. There is an urgent need to develop more efficacious and better tolerated therapies for this infection.

The developing field of cell therapies has identified the therapeutic potential for mesenchymal stromal cells (MSCs) in a number of inflammatory and infective conditions. Our preclinical data has demonstrated their antimicrobial properties through potentiation of phagocytes and secretion of antimicrobial peptides, including those that have activity against NTM. We intend to study whether MSCs can target intracellular and extracellular MAC and determine their anti-mycobacterial mechanism. Once this is understood, we plan to investigate their effectiveness in an in vivo model of NTM lung infection, as a step towards their translation into a clinical therapy.

This work is important because of its potential in developing a new approach to treating chronic and resistant NTM infections. By characterising the immune-enhancing and antimicrobial properties of MSCs, this project will also facilitate researchers in the fields of regenerative medicine and antimicrobial resistance.

Potential impact
Who Will Benefit from this Research?

This research will benefit a range of disciplines - including those working in the wider field of Mesenchymal Stromal Cell (MSCs) therapy, pulmonary infection and inflammation, and intracellular pathogens. In addition, the findings may be of therapeutic value directly to patients who have non-tuberculous mycobacterial (NTM) infection, as this work may demonstrate potential for MSC use as an adjunctive therapy. While this work will test a generic non-proprietary MSC, many biotech companies are currently working to develop MSCs that will be licensed for specific indications.

Knowledge transfer to industry: companies like Athersys, Tigenix, Orbsen to name a few, will be interested in the findings as they are working in disease applications with infectious components for their proprietary cells. There will be opportunities to develop further collaboration, particularly in the management of antibiotic-resistant and intracellular pathogens beyond NTM.

Charities linked to pulmonary diseases that are particularly associated with chronic infection (e.g. the British Lung Foundation, NI Chest, Heart and Stroke Association, Primary Immunodeficiency-UK, the CF-Trust, the Bronchiectasis Foundation, NARA) and professional organizations (e.g. British Thoracic society and NTM-Net*) will also be interested in the data and potential mechanisms for the treatment of inflammatory lung disease. (*NTM-net is a pan-European group of clinicians and academics working collaboratively on NTM research). Pre-clinical data support the use of MSCs in the treatment of other pulmonary inflammatory diseases especially those which are complicated by or caused by infection, and so outputs from this study are relevant and important beyond NTM pulmonary disease per se.

How will they benefit from this research?

Wide dissemination of our data will ensure we reach the highest possible proportion of academics and clinicians working in these or related areas. After publication we will share data to allow them to use any findings from our study to help progress their related research. Niche skills related to combined expertise in MSC biology and microbiology will be available within the supervisors' labs and we will offer this training to academic and industrial partners. We already have links with a number of cell therapy companies and will engage those with an interest in treating infection, to collaborate using their proprietary cells by securing funding for relevant pre-clinical studies e.g. from the MRC DPFS funding stream. If successful we would proceed to test adjunctive MSC therapy in patients with NTM pulmonary disease in a phase 1 study, followed by a larger phase 2 study to assess safety and surrogates of efficacy. The primary supervisor is experienced in clinical trials and currently holds a Wellcome Trust HICF grant for clinical testing of MSCs in acute pulmonary inflammation in ICU. Proposed clinical studies for NTM could be funded by NIHR/EME schemes. While progressing this programme we will engage with patient charities and patient representative groups to help us in design and conduct (e.g. on research steering groups and trial steering committees) of the work and its dissemination.

MSC development as an adjunctive antimicrobial strategy for the treatment of NTM could shorten antibiotic treatment and increase chances of successful eradication. There could be spin-offs leading to investigation of MSCs in other infections including tuberculosis (particularly MDR disease), other resistant and intracellular pathogens, and chronic pulmonary infection in the setting of structural lung disease other than NTM (e.g. bronchiectasis without NTM), inflammatory bowel disease, burns and skin ulcers. These represent large patient cohorts globally with great potential impact on patient outcome and a large market for pharma companies developing MSC technology.